Designing, implementing and evaluating the RETURN protocol for physical and psychological support of injuries in performance sport.

The most significant risk factors for athletes' mental health are injury, transition, and injury and transition combined (Reardon et al., 2019; Moesch, Kentta, Kleinert, Quignon-Fleuret, Cecil, & Bertollo, 2018). Previous serious injuries have been found to be related to Common Mental Disorder (CMD) symptoms in Dutch athletes (Gouttebarge, Jonkers, Moen, Verhagen, Wylleman & Kerkhoffs, 2017), and athletes who received support for CMD in later life were found to have injury as an antecedent (Gervis, Pickford & Hau, 2018). The psychological impact of injury is not a short-term issue, and effects can extend beyond physical rehabilitation. The links between injury and common mental health problems are well researched and outlined briefly below.

Anxiety and depression are common mental health problems in the general population, but injured athletes are particularly vulnerable. Depressive symptoms are more common in injured athletes than healthy ones (Appaneal, Levine, Perna and Roh, 2009; Trojian, 2016), and can be as severe as suicidal ideation (Smith & Milliner, 1994, Nygård, 2017). Injured athletes exhibit more symptoms of anxiety than healthy athletes (Gulliver, Griffiths, Mackinnon, Batterham & Stanimirovic, 2015). Sport specific anxiety about the consequences of injury such as de-selection or forced retirement is covered by the term re-injury anxiety (Hsu et al., 2017). Wadey, Podlog, Hall, Utley, Hicks-Little & Hammer (2014) found that reinjury anxiety could have a positive or negative effect on psychological outcomes for athletes. Those athletes who interpreted reinjury anxiety as negative tended to focus on their distress, getting caught in a 'negative downward directional spiral' (Wadey et al., 2014, p. 262). In contrast, Wadey et al. (2014) found that athletes who interpreted return to sport positively with a 'renewed perspective on sport' were more likely to experience positive psychological outcomes.